Pre-Flushing Unit and Semi - Automated High Level Disinfection Endoscope Re- Processing System

Flexible Gastrointestinal (GI) endoscopy is a prevalent diagnostic and therapeutic procedure.
In the UK and US 1.3M and 26M procedures were performed in 2009 and 2012 respectively.
Despite its efficacy the internal channels of the array of endoscopes routinely get contaminated with blood, secretions and microorganisms increasing the risk of exogenous (patient to patient) infection. Decontamination is a two stage process whereby (1) Pre-flushing to remove gross contamination occurs immediately after use at bedside using specialised
brushes & syringes; preceded by (2) manual cleaning in a decontamination room with
detergents/water/air followed by High Level Disinfect (HLD) by cycles of soaking and syringing with water and orthopthalaldehyde, peracetic acid or more commonly glutaraldehyde. The problem is that these chemicals are irritants and sensitisers and root cause
of conjunctivitis, asthma and dermatitis. Staff that continuously work on manual endoscope
decontamination processes are prone to toxic chemical exposure and in addition at high risk of
acquiring Repetitive Strain Injury (RSI) and Carpal Tunnel Syndrome (CTS). Automated
Endoscope Re-processors (AERs) are limiting healthcare worker exposure to toxic chemicals.
However, AERs are very expensive and are not affordable by some first, all second and all third world countries.
Amity state there is an unmet global business opportunity to develop systems to bridge the
gap between high risk manual and expensive automated endoscope re-processing methods.
Amity will also re-formulate their proprietary biodegradable non-toxic HLD concentrate and render it applicable for the proposed devices. Significant revenues could be realised upon development and exploitation in UK, EU, US and Asia which is seeing increased rates of GI
diseases associated with increases in standards of living and rich diets.